Ultra-Efficient Liquid Cooled Power Supplies

Data centers consume over 400TWh a year and data requirements are expected to grow by over 23% per year. Key aspects for the design of electronics for data centers are energy efficiency and energy consumed by cooling. At the same time, Smart Cities and Edge Computing require smaller, denser, more autonomous and more robust systems as computing requirements grow on the edge of the network. A mission critical component of all data centres is Power Supply Units (PSU). Supply Design Ltd and Iceotope have world leading technologies that individually address efficiency, density and cooling efficiency, however by working together they believe they will be able to make a high efficiency offering that is greater than the sum of the parts. This project combines the expertise in Iceotope and Supply Design to produce a demonstrator of Ultra-High Efficiency, Large Capacity, High Density AC/DC Power Supply Unit (PSU) capable of heat capture and reuse and ruggedised for hostile environments. Keywords: Power Conversion; Liquid Cooling; Data Centers